Analysis of Beauty meson decays at the LHCb experiment

One of the principal outstanding problems in particle physics is the incompatibility between the matter-antimatter asymmetry predicted by the Standard Model (SM) and the asymmetry necessary to account for the observed photon-to-baryon ratio in the early universe. Beauty mesons are a sensitive laboratory for asymmetries of this type, as they exhibit properties that are particularly sensitive to new physics processes in quantum loops. The LHCb experiment at the Large Hadron Collider (LHC) offers the possibility of measuring the properties of these mesons with the largest datasets recorded. In this project, we will investigate the properties of beauty meson decays in the LHCb data. Part of the project will involve upgrading the manner in which the detector is aligned and calibrated in real-time in future data taking periods in order to enhance the precision to which observables derived from the beauty meson samples that will be collected can be determined. This upgrade will improve the precision of the measurements to the level needed to make meaningful conclusions about the presence of new physics.